Forgetting Atlantis - Essay on Lost Deaths and their Lives

Over two decades of academic, professional and creative practice, my writing has investigated subjects of global relevance through a variety of mediums, including journalism, essays, creative and experimental non-fiction and poetry. This commitment to foregrounding and exploring socio-political themes-from armed conflict and migration, to gender, ecology and colonialism-has been reflected in my publications for Australian and international outlets such as London Review of Books, The Guardian, The Lifted Brow, Jacobin, New Humanist and Open Democracy. Most notably, my first non-fiction book, Where the Water Ends (supported by Australia Council funding) employed innovative research and writing practices to document experiences of asylum-seeking in Europe through narratives from migrants and others including, activists, politicians, NGO staff and community members. The work testifies to my practical ability to realise complex artistic projects and communicate sensitively across cultural and social divides, while maintaining keen awareness of the implications of my practice. The positive reception of the book, which was long-listed for the 2021 Walkley Book Award, likewise reflects how my work aims to explore matters of ethical consequence in a unique, accessible and compelling style. I am dedicated to evolving and expanding my creative practice in the pursuit of further original and engaging knowledge production through my next book project. Like my previous work, the proposed book project aims to augment understandings of human experiences that often fall beyond the scope of sustained public attention, including gender identity, migration, ecology, sexual violence, disability and suicide. In investigating four case-studies through novel narrative strategies, it aspires to document events in a manner that is both of relevance and reach to general audiences. The book's value lies as much in the form of narration as in the content itself, as the creative practice combines primary and secondary research with the author's own empirical reflections. The result is a work of experimental non-fiction that burrows into different cultural, relational and corporeal definitions of the human. In doing so, it seeks an original contribution to both non-fiction reflections on modes of living and dying, as well as to the experimental essay medium itself.